Lightvert DOP project

Large advertising displays require a huge amount of real estate and infrastructure, and create
visual noise, light pollution and significant energy consumption. We, at Haberdashery
Limited have overcome many of these challenges through the novel exploitation of the
‘persistence of vision’ effect. This natural visual effect is where the human eye retains a
fleeting image that is displayed for a fraction of a second.
Our patented Lightvert technology is to be used in a revolutionary one-dimensional display
system that works to create two-dimensional advertising images using the persistence of
vision effect. We aim to create the largest digital image display in the world, up to 100 meters
high.
The benefits compared with traditional digital displays are:
- produces a small fraction of the light pollution.
- needs a much smaller real estate area.
- uses a small fraction of the power consumption.
- resulting in little to no lasting impact on the architecture of the building or structure on
which it is mounted
- installations significantly minimize or eliminate planning impact.
Haberdashery Limited is an established London based design consultancy, creating landmark
lighting sculptures and innovative marketing products, with existing clients, brands and
institutions around the world. We have already built a Proof of Concept system, but now we
are applying for SMART grant funding to conduct substantial R&D to create a full scale preproduction
prototype. This prototype will both look and function as expected in the final
product and represents a key step to completing the evidence needed to bring the product to
market.